The Effect of Inorganic Nitrite on Cardiac Function During Exercise in Patients with Heart Failure with Preserved Ejection Fraction (HFpEF)

Heart failure is commonly understood to be a condition in which the heart does not pump strongly enough, leading to breathlessness. But in about half of patients with heart failure the problem is not with the heart's pumping strength at all. Rather it is due to the heart's inability to relax after each pumping squeeze. This type of heart failure is called "Heart Failure with Preserved Ejection Fraction" (HFpEF).

HFpEF is a serious condition. It can cause severe breathlessness and swelling of the limbs. The breathlessness caused by HFpEF can be so severe that some patients need to be admitted to hospital for treatment. Patients with HFpEF have reduced life expectancy.

A lot of research has been done to try and understand what causes HFpEF. At first it was thought that patients with HFpEF had hearts that were simply too stiff. However, we now understand that this heart stiffness is related to the stiffness of the main blood vessels in the body.
At present, there are no effective treatments and there is no cure for this condition.

One potential treatment for HFpEF is called nitrite, a substance which is found naturally in the body. It is good at relaxing blood vessels and we suspect it could help the heart relax. Indeed, when patients with HFpEF are given a single dose of beetroot juice (which the body converts to nitrite), they can exercise more. Our research group has done a preliminary study which suggests that if we give nitrite directly to the heart, it helps the heart relax.

In this research we aim to answer the following questions: Does nitrite improve how the heart and blood vessels relax during exercise in patients with HFpEF? Furthermore, does taking beetroot juice for two weeks mean that patients with HFpEF can exercise more?

We propose to carry out two studies to help us answer our research questions.

In the first study, we will give 35 patients with HFpEF beetroot juice shots to drink twice a day for two weeks. Before and after the treatment period, the patients will complete an exercise test, while taking ultrasound measurements of the heart pumping function and of the main blood vessel in the neck.
Patients will undergo two courses of beetroot juice treatment. In one of the two-week periods they will take normal beetroot juice ('active'). In the other they will take a specially produced version of beetroot juice which doesn't get converted to nitrite in the body (the 'placebo'). Neither the research team or the patients will know which type of beetroot juice they are taking at any given time.
This study will help us answer the question of whether two week's treatment with beetroot juice allows patients with HFpEF to exercise more. By comparing the ultrasound measurements at rest and on exercise, we will be able to assess how beetroot juice affects the ability of the heart and blood vessels to relax.

Sometimes patients with HFpEF need to undergo investigations to check the heart arteries and to measure the pressures inside the heart. In this second study, we would enrol 22 such patients to take part in a study where we would give either nitrite or salt water directly to the heart while the patient exercises (either on special bicycle pedals or by lifting a weight with their arm). We will place a specially-designed wire into the heart to measure changes in pressure and blood volume within the heart. We suspect that nitrite will help reduce the abnormal increases in the heart's pressure seen when patients with HFpEF exercise. This study will help us find out if this is true.

We consider this research to be important because it will help us confirm a new way to help the heart relax in patients with HFpEF. Indeed, if beetroot juice were shown to be effective, this would represent an easy, cheap, and drug-free way to treat patients with HFpEF.

Technical abstract
Patients with heart failure with preserved ejection fraction (HFpEF) suffer from reduced exercise capacity and life expectancy. The pathophysiology of HFpEF involves a combination of left ventricular stiffness, impaired diastolic function, and abnormalities in the peripheral circulation. There is currently no effective treatment for HFpEF.

Inorganic nitrite represents a potential treatment for HFpEF, targeting abnormalities both in ventricular stiffness and in the peripheral circulation. In patients with HFpEF, inorganic nitrite improves pulmonary capillary wedge pressure during exercise. Beetroot juice is a source of inorganic nitrite (through the in vivo conversion of dietary nitrate found in the juice). A single shot of beetroot juice has been shown to improve exercise capacity in patients with HFpEF.

Hypothesis: Inorganic nitrite improves myocardial performance and peripheral arterial indices in patients with HFpEF, leading to enhanced exercise capacity.

Objectives:
1. To assess the effect of two weeks' treatment with beetroot juice on exercise capacity and left ventricular function in patients with HFpEF.
We will perform a double-blind randomised, controlled, crossover intervention study assessing the effect of beetroot juice on exercise capacity, cardiac diastolic function and central haemodynamics, in 35 patients with HFpEF. The co-primary end-points are exercise capacity and change in E/e' on exercise
2. To assess the effect of inorganic nitrite on left ventricular end-diastolic pressure (LVEDP) during exercise.
We will perform left ventricular pressure volume analysis during exercise in 22 patients with HFpEF. Patients will be randomised to receive intracoronary infusions of either nitrite or saline control. The primary end-point will be the effect of nitrite on LVEDP during exercise. Secondary end-points will include the effect of nitrite on exercise-induced changes in both diastolic performance and ventricular-arterial coupling.

Potential impact
Aim 1 will investigate the effect of two weeks' treatment with beetroot juice on diastolic function during exercise and on exercise capacity. Given the current lack of effective therapies in HFpEF, if Aim 1 were to meet its co-primary end-points, it would further provide further evidence to support nitrite's potential as a treatment for HFpEF. This would lead to a larger scale randomised controlled trial of prolonged treatment (e.g. over 6 months) with beetroot juice in patients with HFpEF. Such future studies would allow researchers to assess the effect of prolonged treatment with beetroot juice on outcome end-points such hospitalisation and mortality.

We believe that the potential impact of the proposed body of work is heightened by the work's novelty. To our knowledge, we are the only group to currently investigate the use of dietary nitrate as an oral nitrite source in HFpEF therapy (Aim 1). Another group (Julio Chirinos, Pennsylvania, USA) is using inorganic potassium nitrate capsules. However, these can be associated with a high GI side-effect profile (likely due to the potassium in the preparations), and require precautions such as use of antacids and/or the necessity to be taken with food to reduce this problem. Also, potassium nitrate capsules are not available for use by patients. By contrast, beetroot juice or other high-nitrate containing (green leafy) vegetables, should form part of a "healthy" diet and provided they are taken in appropriate quantities to provide the required amount of nitrate, could be very widely adopted by patients.

Aim 2 also represents a novel approach, which will increase its impact. In Aim 2, we will assess the effect of an intra-coronary infusion of sodium nitrite on the change in Left Ventricular End-Diastolic Pressure (LVEDP) during supine exercise. Although the haemodynamic effect of nitrite has been assessed using right heart catheterisation techniques, no group has used pressure-volume assessment to examine nitrite's effects during exercise (Aim 2). We believe that the range of data produced by left ventricular pressure-volume analysis for the assessment of cardiovascular performance in HFpEF is superior to right heart catheterisation. We therefore believe that the data produced by this study will be of significant interest to those involved in HFpEF research.

It is reasonable to expect that outputs arising from this work would be published in high-profile journals e.g. Circulation, Journal of the American College of Cardiology. Inorganic nitrite and its potential as a therapy in HFpEF has been afforded much attention in these (and other) journals in recent years. Indeed, a recent Circulation article by our group was accompanied by an Editorial highlighting the potential of harnessing the nitrate-nitrite-nitric oxide pathway for therapy in HFpEF.

In summary, we believe that the proposed body of work will yield important data with the potential to guide the development of the use of nitrite in HFpEF.